Queen's University Belfast & Northern Bank Limited

To use data and insights to improve customer and commercial outcomes by improving how data is extracted and analysed to provide insights on customer behaviour and needs, and then using these insights to build a Business Intelligence Tool to improve the quality of customer interactions.